Decision making in an unstable world

For humans and machines decision making is not always simple. Sometimes the world changes so quickly that experience does not always tell you how to behave. Humans can cope reasonably well in this unstable and complicated world but we don't have a full understanding of how they do this. Solving this problem requires a wide range of researchers from very different backgrounds to work together. This grant assembles a team from Mathematics, Statistics, Computer Science, Psychology, Economics, Earth Sciences, Geography, Neurology, Education and Biology.We will carry out experiments on human volunteers while they make decisions and try to understand how these decisions are made. The resulting models will then be useful in the design of artificial decision making systems such as computer based traffic flow systems, automatic stock market trading systems and early warning systems for disasters. This project also includes a number of researchers who work on real world problems such as food choice, financial decision making, disaster management and human addiction.A major challenge in this area is to build genuine understanding and common working practices across the subjects. We have planned a range of activities to help build a common language and understanding which will result in a new and sustainable community of decision making researchers.

Potential impact
An understanding of decision making is crucial across a wide range of contexts in society and engineering. Our research already has impact in many applied areas and these applications are partly the inspiration for the next generation of research that will be carried out in this project. Specific areas of impact that we can already predict include: Complex engineered systems often include some decisional process. This is sometimes augmented by human interaction with these systems. For example a pilot may make a decision about where to fly but this will be informed by computer systems that filter the sensed information about the environment. The pilot may also be making decisions in conjunction with a co-pilot, and again there will be computer systems deciding how to respond to the control decisions made by the pilots. Understanding human decision making and building more robust artificial decision making systems is a central question for any industry that is involved in the design or construction of complex systems of this kind. We have a range of industrial partners with these interests including Selex, BAE Systems, Defence Science and Technology Laboratory, QinetiQ, and NASA. Our research will continue to be shared with these partners and future spin-off projects will be developed where appropriate to ensure knowledge transfer. Humans often have to make complex and challenging decisions. The manner in which the information is presented can have an impact on the quality of decisions made. For example most people face significant and complex personal financial decisions, such as the choice of a mortgage product. Understanding in more detail how these decisions are made could impact on Government policy in this area. The involvement of The Personal Finance Research Centre, who have significant government links, will ensure that our work can benefit individuals and society in this way. Understanding how decisions are made is critical to understanding behaviour in disaster situations. A framework for understanding decision making in this context will lead to more informed disaster management decisions and ultimately reduce the impact of the disaster. The involvement of The Bristol Environmental Risk Research Centre (BRISK) will allow the work to have an international impact in this area. Although outside the remit of this project, the understanding of addiction and other psychological disorders will significantly benefit from an improved understanding of decision making. We have extensive links with NHS groups studying these areas, and will ensure that the discoveries are disseminated widely in this field. Finally, while the research produced in this project will have a significant immediate impact, the training of a large cohort of highly skilled inter-disciplinary researchers in decision making will provide a clear boost to UK industry for the foreseeable future, both through those who move into industry, and those who continue to carry out further ground-breaking academic research of the type we propose here.